Mott to Kondo transition in Kondo lattices

Recent experiments preformed on the deposition of f elements upon metallic substrates have generated a tremendous interest in the scientific community due to the resultant self-assembled f element superlattices. In particular, this has opened avenues towards an experimental realization of Kondo lattices.
A number of self-assembled structures have been discovered, however no clear theoretical description has so far provided a classification of the Mott and Kondo physics of the experiments. In this work we provide a general phase diagram of correlated super-structures as a function of correlation strength, substrate electronic density, and adatom inter-distances. Through the use of state-of-the-art dynamical mean-field theory calculations at finite temperature, we have identified a clear regime of parameters where Kondo lattices can be realised. We also report a sharp transition between Mott type physics (for short adatom inter-distances) and Kondo physics. We also report the stabilization of a charge density wave competing with Kondo physics at large inter-adatom distances. Finally, for half-filled f occupation the ionic potential of the f element induces a non trivial bound state between the f and substrate electrons, which in turn is unaffected by the local many-body effects present within the f-shell.